Shapes and structures in medium/ heavy mass nuclei near the proton drip line

This project will investigate the nuclear structure of the neutron-deficient rare-Earth nuclei near the proton drip line. The techniques of radioactive decay and gamma-ray spectroscopy will be used to identify single-particle and collective excitations at the observable limits of proton binding. The evolution of structures as a function of nucleon number will be probed in experiments at the University of Jyvaskyla Accelerator Laboratory and other international centres as appropriate.